How can we model the brain and its PET images

The aim of this project is to explore and develop a novel statistical methodology for analysis of neuroimaging data. Specifically, we will look to implement Sequential Monte Carlo approaches towards understanding Positron Emission Tomography (PET) images of the brain. Though this imaging modality produces large data sets, current analysis processes impose inaccurate assumptions or utilise approaches that may result in loss of spatial resolution which may not produce the most effective models. Thus a primary objective would be to incorporate spatial information and produce accurate and reliable models of the PET brain images. Ultimately, the methodology would need to balance the challenges of generating realistic models and being computationally tractable. In the fullness of time, a further secondary objective would be to extend analysis to multiple subjects and produce hierarchical models.